Energy Efficient Image Reconstruction in Astronomy

This project will research energy efficient implementation strategies of astronomical image reconstruction on Single-Instruction Multiple-Data (SIMD) floating point unit architectures